Understanding and optimizing test-enhanced learning: The grain size effect in retrieval practice.

Traditionally, instruction and assessment have been regarded as separate events with distinct purposes. Instruction (e.g., lessons, lectures, guided study of textbook materials) promotes knowledge acquisition, while tests assess the student's comprehension and retention. But a century of research in both the laboratory and the classroom has demonstrated that tests are not just passive ways of assessing knowledge - they are powerful learning events. Compared to restudying, the effortful retrieval of information in tests and quizzes aids consolidation of that information, enhances its organization and integration with respect to other knowledge, and boosts its future recall and transfer to new situations. This benefit of testing ('test-enhanced learning') has been shown to enhance learning and recall of foreign-translation word pairs, text passages, lecture videos, spelling, artists' painting styles, surgical skills, and many other types of information.

From the applied perspective of optimizing test-enhanced learning, one key issue has received surprisingly limited attention: what is the optimal placement of tests during an extended learning episode (beginning, interspersed, end)? There are several reasons to expect that interspersing tests during study will maximize the benefits of testing (i.e., the 'grain size hypothesis'). For instance, interspersed tests (1) have been shown to reduce task-irrelevant mind-wandering, (2) will inevitably yield higher recall rates than a single end test due to easier practice test retrieval, and practice test success is a highly reliable predictor of the magnitude of the testing effect, and (3) are likely to facilitate future learning: this is the forward testing effect, the subject of our current ESRC award (ES/S014616/1, 2020-23).

The project therefore aims to investigate this important question about test-enhanced learning. In extensive pilot work (including high-powered pre-registered experiments) we have found that final recall of word lists and translations on both immediate and delayed (e.g., 1 week) tests is enhanced if several short practice tests are interspersed during learning rather than a single long test administered at the end of learning (a grain size effect, GSE). Although the empirical findings are promising, many critical features of the GSE are yet to be fully understood. Without a much deeper exploration of its mechanisms, practical significance and theoretical basis, educational translation and exploitation will be hindered. Our pilot work establishes the reality of the GSE and sets the stage for a significant programme to explore the generality and boundary conditions of the GSE, develop a theoretical account of it, and apply this knowledge to enhance educational practice.

Cutting-edge experimental (e.g., pre-registration) and statistical analysis (e.g., Bayesian multilevel mediation analysis and structural model fitting) methods will be employed. Several themes will investigate: (1) The generality of the grain size effect and why past research has found this effect so elusive; (2) To better understand both the relationship between practice test recall and the grain size effect, and the relationship between the grain size and forward testing effects. Our working hypothesis is that these are fundamentally attributable to the same mechanism; (3) Why does retrieval sometimes cause rapid forgetting? (4) Metacognition and the grain size effect: Do learners appreciate the benefits of interspersed tests and smaller grain sizes? (5) Is test anxiety moderated by interspersed tests/smaller grain sizes? (6) Does the grain size effect generalize to classroom and multimedia learning?

Overall, the work proposed in this application will allow key critical features of the grain size effect to be better understood and facilitate exploitation of its theoretical and practical significance for learners, educators, and researchers.